The University of Manchester And PPA Limited

To embed new expertise in advanced composite structures to exploit the growing demand and market for composite materials capabilities in aerospace, automotive and marine industries.